Trust Enabling Augmented Reality Support for Information Environments

"In our interactions with people in the real world we have an opportunity to use our experience to judge how much we can trust someone. In the online world we have no way of knowing who or what we are communicating with and therefore no means of assessing how much trust to have in them.
The objectives of the TEASE project are to consider how the provenance of information can be used to provide a measure of the confidence we should have in information or the source of information and to investigate how to present the provenance data to best inform a user. We are also developing a framework that will allow us to combine provenance data with the outputs from other trust enabling technologies to enhance our ability to determine trustworthiness."